Developing collaborative partnerships with Chinese pharmaceutical companies to discover and develop new drugs from traditional Chinese medicines to treat serious gastrointestinal diseases

Curileum Discovery Ltd is an emerging regenerative medicine company in London discovering and developing drugs to cure serious gastrointestinal (GI) diseases. Imbalances in the number and/or functions of cells underpin GI diseases. Current therapies treat the consequences of these imbalances and have a worldwide market exceeding £25 bn. Curileum's drug discovery platform targets stem cells, rare cells responsible for lifelong tissue renewal, to more effectively regulate cell production and function. Curileum provides the front-end drug discovery module to plug into its pharmaceutical partners' development pathway. Traditional Chinese medicines (TCMs) that treat serious GI diseases provide a rich source for new patentable drugs. Curileum will "modernise TCMs" by applying our state-of-the-art GI stem cell assays in London to isolate and develop the active components in TCMs in partnerships with Chinese pharmaceutical companies. Innovate UK's Global Cooperation Feasiblity Study provides the opportunity for Curileum to meet with Chinese pharmaceutical companies to develop collaborative partnerships.